What makes geomagnetic storms so special?

Using machine learning to classify particles within the Van Allen belts and use this to constrain the current space weather detection algorithms used by industries like the Met Office.